Development and validation of a system for automatic detection of lameness in sheep

This project seeks to address the challenge of sheep lameness, a predominant cause of both poor productive and reproductive performance on sheep farms costing industry around £80 Million /yr. Lameness control relies on early detection and treatment of lame sheep yet there are no suitable /optimal tools for lameness detection. The project proposes to develop and test validity of a system for automatic lameness detection in sheep.